Seals: a natural experiment in cross-species transmission, adaptation and pathogenicity of influenza A virus

Today, we can painfully appreciate that infectious diseases from animals pose a substantial threat to human life and society. As we continue to grapple with COVID-19, experts agree that a new influenza pandemic remains a matter of 'when', not 'if'. Our ability to prevent and respond to future pandemics depends on identifying all potential sources of influenza that could spill over into humans and designing new treatments and vaccines. The biggest source of threat are livestock - poultry and pigs; these are extensively monitored and studied by global research networks already. However, an epidemic can also arise from a less expected and understood place, and seals are a prime candidate.

There are three reasons why we need to study influenza in seals. First, grey seals are likely one of the largest least well-understood mammalian reservoirs of influenza, which pose a threat to both humans and wildlife. This is especially important now because grey seals in the UK are seeing an unprecedented level of population growth. Second, unlike livestock, influenza spreads freely in wild populations of grey seals without any human intervention. This offers a unique natural experiment, from which we can learn how influenza adapts to mammals over time. This will enhance our ability to predict the source and nature of future pandemics generally. Third, there are strong indications that grey seals manage to co-exist with influenza without adverse effects, while closely related harbour seals are known to suffer mass mortality events where thousands die. A comparative study of the different seal species can uncover drivers of the difference and lead us to new disease interventions.

In my study, I will use swab and blood samples from wild grey and harbour seals in Scotland collected by SMRU (Sea Mammal Research Unit) at the University of St Andrews. I will also use samples from stranded seals taken to wildlife rescue centres run by the RSPCA (Royal Society for Prevention of Cruelty to Animals) and the UK government's APHA (Animal and Plant Health Agency). My aims are to understand the dynamics of influenza infections in seal populations and to identify the host factors that drive differences in disease severity. At Oxford, I will analyse the samples with cutting-edge sequencing technologies and computational biology, along with molecular methods to study wild animal biology in the lab.

The project will establish a UK-wide network of collaborators from universities, specialist institutions, charities, and government agencies to address fundamental questions in biology with implications for human and wildlife health.

Technical abstract
I am proposing to study naturally occurring influenza A virus (IAV) infections in wild mammals, specifically, grey and harbour seals. Studying seals will yield new insights because: (1) Grey seals are an under-studied but potentially major reservoir for avian IAV that may be a source of a future human or wildlife epidemic. (2) They present a unique natural experiment where avian IAV spills over, adapts and circulates in a mammalian host, serving as a model to study pandemic risk. (3) The two sympatric seal species differ dramatically in outcomes of viral infection despite being closely related. Comparing differences in immune responses to infection between them can shed light on host determinants of virulence.

To study IAV and anti-viral immunity in seals, I will use swab and blood samples from grey and harbour seals collected via active surveillance of healthy seals in Scotland, and passive surveillance of stranded seals from wildlife rescue centres on eastern and western coasts of England (Norfolk and Cornwall). My objectives are to:

(1) Investigate grey seals as a reservoir for IAV
I will test samples for the presence of IAV to estimate prevalence of the virus. Then I will conduct whole genome sequencing of positive samples. I will use these sequences in phylodynamic and other molecular evolutionary analyses to assess circulation in seals, evidence for seal-to-seal and seal-to-avian transmission, and mechanisms of IAV adaptation in seals.

(2) Identify host factors that drive species differences in disease outcomes
I will use RNA-seq and 16s sequencing of samples from grey and harbour seal pups to test if grey seals have higher early-life pathogen burden, which has been proposed to explain the observation of more robust immune responses. I will use population genetics approaches to identify pathogen-induced selection at candidate immune loci and in-vitro immune assays to test for species differences in the induction of cytokine responses.